Microaggressions and Moral Responsibility

My PhD thesis will build upon my MA dissertation to answer a set of core questions: To what extent are individuals responsible for harming others through microaggressive behaviours, and what should our responsibility-holding and taking practices look like?

In my thesis, I will set up and defend the claim that any account of moral responsibility for microaggressions must provide answers to the following questions:
1. How can our responsibility-holding practices legitimise the internalised and externalised emotions, such as anger, experienced by the microaggressee?
2. How do our responsibility-holding practices enable the microaggressor to achieve moral acknowledgement of their wrongdoing?
3. How is the microaggressor suitably motivated to discharge the required responsibility-taking practices